Investigate the social innovation dynamics within Fabspaces

According to the European Commission, one of the biggest barriers to exploit the full potential of DSI (Digital Social Innovation) in Europe is the fairly low level of technological literacy, which hinders the capacity of citizens "to experiment with and develop new digital social innovations". Citizens' involvement would maximise the social impact of DSI and ensure "that services deployed answer to concrete unmet local needs and demand". Therefore, Fab-Spaces might be strategic players of DSI development and creators of social innovation opportunities in Europe. Consequently, the scope of this research is to develop an overview of the different innovation practices adopted by Fab-Spaces in the delivery of DSI and to better understand: A) how individuals/entrepreneurs can benefit from those environments in the development of their innovative social projects, and B) how Fab-Spaces can become an active source of DSI opportunities by actively involving their local community. Both quantitative and qualitative data will be collected by conducting questionnaires, semi-structured interviews and a focus group. By means of this research, I wish to help future Fab-Spaces to better support and manage DSI at a unit- and system-level. At the same time, I wish to expand the knowledge of a European digital social innovation network and its capacity to innovate and answer social challenges.